Transformational change using Zero Carbon fertilisers

CCm Technologies aims to utilise it's Carbon Capture Utilisation technology to address 2 key policies in the Clean Growth Strategy, ensuring the UK does not contribute to global GHG emissions by 2050; 1\.**Industry efficiency**: De-carbonising and increasing efficiency of waste processes through development of carbon capture utilisation and storage technology 2\.**Natural Resources**: utilise waste resources for production of zero carbon fertilisers, reducing agricultural emissions and utilising UK soils for permanent carbon sequestration. In Phase 1, CCm will investigate using recovered biochar material from Thames Water Pyrolysis treatment process, as the core feedstock for a range of carbon sequestering, Nitrogen, Phosphate and Potassium (N-P-K), Zero Carbon fertilisers, suitable for agricultural and horticultural crops. Phase 1 will work with Velcourt farming to confirm phase 2 crop and field trial parameters, using confirmed biochar formulations investigated in Phase 1\. Finally, phase 1 will confirm emissions reduction plans with industry 'carbon removal' expert, Puro. These trial plans will assess the boundaries and baseline required for an emissions reduction study in Phase 2\. Phase 2 will see installation of a large scale protype, carbon capture utilisation system at a Thames Water treatment site. Prototype installation will scale up production of phase 1 Zero Carbon fertiliser investigations, to provide material for fertiliser field trials. An emissions reduction study (LCA) will also take place to certify the carbon removal potential of CCm Technologies, Carbon Capture Utilisation &Storage (CCUS) process in an industrial environment. Development of a carbon sequestration method enhances the commercial value for CCm's existing CCU process. COVID-19 has meant CCm's ability to start new projects with it's target customers in the waste and agricultural sector has been significantly slowed, impacting future commercial development. This Phase 1 & 2 project would allow external validation and integration of CCm carbon capture utilisation technology in new sectors. Industry budgets are 'on pause' until more confidence is available, this project would provide suitable support to accelerate this showcase project.